Are adaptive zones important in macroevolution?

Many researchers think that most of life's staggering diversity may have arisen by a process known as adaptive radiation. In adaptive radiation, an ancestral population gets an evolutionary windfall - for any of several reasons, it finds itself surrounded by a set of empty niches, and so diversifies both taxonomically and ecologically, resulting in a range of species adapted to different niches. This model assumes that niches in nature really are ordered hierarchically into groups known as adaptive zones; niches in the same adaptive zone are sufficiently similar that, given time, a species adapted to any one of them could colonise and adapt to the others.

These adaptive zones are among the longest-standing metaphors in evolutionary biology; since it was proposed in 1944, the idea has shaped thinking about evolutionary 'arms races', where competing species are locked in an ongoing struggle of thrust and counterthrust, as well as about adaptive radiation. If the idea is right, it makes predictions about how ecological communities and groups of closely-related species will evolve. Surprisingly, however, we don't really know how important adaptive zones have been in shaping the pattern of evolution. Progress has been difficult because most groups that everyone agrees are adaptive radiations don't have a good fossil record, because many of these groups can only be studied in one place (frustrating scientists' desire to replicate their findings), and because most places on Earth have changed so much over geological time that climate change is a possible explanation for whatever pattern is seen.

We propose to investigate the importance of adaptive zones in shaping large-scale evolutionary patterns by focusing on the group with probably the best fossil record of all - a group of single-celled oceanic microbes called planktonic foraminifera - in two of the world's oldest and most stable ecosystems - the North Pacific and North Atlantic subtropical oceanic gyres. Within each gyre, we will take fossil samples every million years back to 23 million years ago; this is made possible by the many expeditions that have drilled the sea bed and brought back layer upon layer of fossils that had accumulated there. We will estimate how abundant each species was at each time slice, and take detailed measurements of their sizes and shapes.

Our data will provide an unprecedentedly rich picture of how the group has evolved in this unusually stable system, so we can test whether predictions from adaptive zones are correct. For example, if each adaptive zone provides a different way of being an evolutionary success, then we should see species' size and shape evolve towards those same successful morphologies time and again; and, if species within an adaptive zone compete, then when one became more abundant through time its competitors should have become rarer. If morphology and abundance produce a consistent picture of what the MPF adaptive zones have been, then they will also provide an objective way of delimiting adaptive zones - something that we currently lack.

Our data will also help to develop a better understanding of how size and shape evolve along the branches of the evolutionary 'family tree' that links all species, providing answer to longstanding questions: When does morphology change quickly and when slowly? Do species within an adaptive zone affect each other's evolution - and indeed whether they even survive?

Most adaptive radiations don't allow researchers to ask such questions (or, even if they do, they force us to make many untestable assumptions). However, though our results couldn't be obtained for those other systems, our findings will be of interest to the researchers working on them: we may identify important processes that their analyses currently omit. As well as telling us about planktonic foraminifera, this project will help us understand how much of life's diversity may have arisen.

Potential impact
Who will benefit from this research?
Commercial private sector: Potential long-term benefit in the field of petroleum geology
Public sector: Potential immediate and long-term benefit to museums and galleries
Society: Potential immediate and long-term benefit (albeit minor) to broader society

How will they benefit?
Petroleum geology: The specimen-level morphometric data for each species every ~1My through the Neogene could help to underpin a system for estimating the age of one or a few specimens from morphology, which could have commercial value. At present, dating of specimens is indirect, e.g., relying on identification of the list of species within a sample and cross-referencing with biostratigraphic charts. In principle, however, the morphology of one or a few specimens could be compared with the positions of all the group's species in ecomorphospace to enable a more direct estimate of sample age that may be more precise. Such a system is beyond the scope of this project, and it would probably require a much greater geographic spread of morphological data in order to be useful beyond the two gyres on which we are focusing. The system would be of value in helping to constrain the age of sediment samples that contain few specimens, which could be important in biostratigraphy and paleoenvironmental analysis.

Public sector: The animation of community evolution will provide an aesthetically beautiful depiction of the continuity of evolutionary history. This is important in its own right, given that many anti-evolutionists appeal to the incompleteness of the fossil record when rejecting evidence for evolution. It also provides a possible 'hook' for exhibitions explaining how microfossils like these foraminifera have been crucial for the development of our understanding of past climates, due to the geochemistry of their shells containing a record of the temperature of the water in which they lived. After displaying the animation at the Natural History Museum, we will make it available without charge for scientific and educational purposes.

Broader society: As indicated above, there is still widespread scepticism in society about the fact of evolutionary change, and even more scepticism about the reality of climate change. We will use the animation, images and specimens from this project to develop materials explaining evolution and paleoclimates, using them within the Natural History Museum's Science Live events and more widely to engage members of the public, including school children, in the ongoing scientific research.